The LUX-ZEPLIN (LZ) Dark Matter Search

Potential impact
This project will address the fundamental nature of the dark matter in the universe, of great importance to particle physics,
astrophysics and cosmology. Our science output will directly impact these fields by constraining models of physics beyond
the Standard Model and structure formation and evolution in the universe.

The technologies we are developing find wider and immediate benefit to other areas of physics within the STFC remit,
notably long baseline neutrino oscillation experiments and neutrino-less double beta decay (0vBB) searches. Construction
and operation of a multi-tonne noble gas time projection chamber impacts the UK and international neutrino physics
communities seeking to develop detectors based on similar principles and technology. Challenges such as high voltage
delivery, light collection, sensor readout, purification and electron transport, and long-term stability are all paralleled for
proposed experiments such as LBNF, which could also be located at SURF, and with significant UK involvement. Similarly,
LZ will develop and employ leading ultra-low background techniques to construct an instrument capable of detecting the
rarest particle interactions. Experiments searching for rare 0vBB decay have similar requirements on stringent radio-purity.
The UK 0vBB community and their international partners will benefit from our material screening instrument development
and radiation detection techniques.

Our outputs developing low-background material screening technology will find further application in a diverse range of
applications outside of physics. Mass-spectrometry instrumentation capable of detecting trace contaminants at parts-pertrillion
levels in small samples provides unprecedented sensitivity for food safety, pharmaceutical, environmental, forensic
and clinical research. Commercial service providers are limited in their capability due to regular exposure to high
concentrations of impurities in their samples. We will validate our system against food safety and pharmaceutical standards
from mid-2017. Demonstration of successful screening for toxicity in spiked samples, beginning with titanium dioxide
nanoparticles, has the potential for improving safety standards and impacting UK health.

We will also investigate feasibility of measuring impact of uranium and thorium in silicon electronics chips from 2017. The
alpha decays from U and Th progeny cause 'Single Event Effects' resulting in faults in integrated circuits; a problem that is
increasingly significant as chips become smaller, and an area of active research. Coupled to our underground ultra-low
background gamma spectroscopy capability, we can uniquely provide measures of the full U and Th chains, at sub-mBq/kg
sensitivity, accounting for the complete alpha particle emission rates. Pre-screening Si and other construction materials
with both mass spectrometry and gamma spectroscopy will allow manufacturers to increase reliability of their components
and foster greater economic competitiveness of UK industry.

Our research provides training for students and staff in a wide range of specialist skills that are readily transferrable to
commercial, financial and industrial sectors. Radiation detection technology and techniques are applicable to medical
imaging and defence, particularly screening for special nuclear material. Data processing, analysis, statistical methods,
programming, and Monte Carlo simulations are regularly employed in the banking and investment sectors. Construction of
vacuum systems, gas recirculation and purification plants, photosensors and many other systems in LZ provide valuable
engineering skills, as does project management training.

Finally, given the readily accessible nature of the topic of dark matter and deep underground operation, our research has
always captured the public's imagination, providing significant outreach and engagement opportunity for dissemination of knowledge.